Cranfield University and Westfalia Fruit UK Limited KTP 24_25 R4

To develop sustainable methods for reducing postharvest loss and waste by optimising storage and extending shelf life of avocado fruit throughout our supply chain, from harvest to the final consumer.